Acceleration of Drug Discovery through the development of High-Throughput Screening with Advanced Robotics and Machine Learning

With a globally ageing population, there is an urgent need for drugs to treat or prevent chronic age-related diseases, making faster drug discovery critical. Increasing the number of compounds screened significantly enhances the chances of finding interventions to slow ageing or prevent such diseases.

Magnitude Biosciences is a leading contract research organisation (CRO) based in Sedgefield, County Durham. It is the UK's sole organisation specialised in using the nematode Caenorhabditis elegans (C. elegans), a model organism with significant physiological similarities to humans despite its short 2--3 week lifespan. For decades, researchers have used C. elegans to study human diseases and ageing processes. Its conserved neuronal signalling pathways make it particularly valuable for investigating neurodegenerative diseases.

Magnitude Biosciences uses C. elegans to offer research services to pharmaceutical and biotech companies, to evaluate compound efficacy and mechanisms of action. Traditional cellular assays often fail to predict safety and efficacy accurately, leading to high attrition rates in preclinical and clinical studies. Magnitude Biosciences' patented imaging technology, WormGazer, generates extensive healthspan data from C. elegans on agar plates in just 7 days, processing a petabyte of data weekly for tens of compounds. This method is faster, cheaper, and reduces reliance on rodent models.

Client demand also calls for the ability to screen larger compound libraries at lower costs, even if it means sacrificing detailed functional endpoint data. To address this, Magnitude Biosciences industrial research project aims to use digital innovation to further develop our patented WormGazer technology into a high-throughput screening (HTS) platform capable of analyzing thousands of compounds weekly. By integrating advanced robotics, liquid culture design, and machine learning, the system will significantly enhance speed, scalability, and precision for early drug discovery and provide an additional revenue stream for the business.

Key advancements include automating worm dispensing and plate handling with robotics to ensure precision, optimizing liquid culture plates for data quality, and employing machine learning to analyze vast datasets, extracting health and longevity metrics. These innovations will allow pharmaceutical companies to screen larger libraries efficiently, accelerating drug discovery and improving clinical trial success rates.

This project not only advances drug discovery but also fosters growth for Magnitude Biosciences, creates high-skilled jobs, and strengthens the North East as a global hub for advanced drug discovery and digital technology innovation.